Sex, Secrecy and Obscene Literature in Britain, 1857-1959

1) What forms of illicit print did readers in the nineteenth and twentieth centuries access and how did they access them?
2) What networks of producers and distributors enabled readers to access this material?
3) What methods did these producers and distributors use to subvert the law, enabling access?
4) To what extent did the law inhibit producers, distributors and readers from circulating illicit material?